Aggregated Charging Network for EVs

Bonnet allows EV drivers to charge at any public charger with a single app and monthly subscription. It will disrupt the complicated, predatory and fragmented EV charging market in the UK. Bonnet specifically targets EV owners and potential EV owners who live in cities and/or do not have access to off-street parking. For this group, easy access to public charging is imperative for EV ownership. As a solution, Bonnet incorporates three core innovations:

**ACCESS**

Bonnet provides a single-point-of-use for EV drivers to access all charge networks without multiple subscriptions.

**CHEAPER & HARMONISED PRICING**

Bonnet provides standardised tariffs across the market - a constant price per kWh with no extra plug-in fees, overstay fees, etc. We are also \>20% cheaper than any other charger-aggregating competitor because we integrate directly with CPOs without going through costly third-party roaming hubs. This brings down cost of ownership, making it more fair for drivers with no access to off-street parking/home charging.

**INFORMATION**

Through direct integration with individual CPOs, Bonnet provides CPOs with valuable information about charger usage, driver behaviour and insights about where to place further chargers. Suggestions/issues/comments are directly transferred from the drivers to the owner of a charge point and are resolved more rapidly. Drivers receive full information about their charging such as the energy mix breakdown, CO2 saved, money saved and much more. GDPR-compliant data insights can also be provided to the National Grid, DNOs and government bodies to offer energy flexibility and crucial information for infrastructure expansion.